A prospective study of exercise and sleep modelling in pulmonary arterial hypertension patients

Clinical decisions are often informed by hospital measurements, but patients spend their lives in the community. The wider use of wearables and implantable sensors has empowered individuals to track their health and provides new measurements to diagnose, select therapies, and monitor responses. However, these data sets are often complex, and linking them to underlying pathologies remains challenging.

Patient digital twins are computational models that evolve with time by assimilating personalised data to track disease progression for real-life patients. Cardiac digital twins simulate how heart cells, tissues, and blood flow work together. Studies have focused on procedural planning and predicting short-term treatment responses; they do not track the patient over time and are not updated as new data becomes available. There is a growing interest in long-term heart modelling, especially how it remodels in response to disease or treatment.

Pulmonary hypertension (PH) is defined clinically as a mean pulmonary artery pressure > 20 mmHg. Pulmonary arterial hypertension (PAH, Group I PH) affects 15 to 55 per million, poorly impacting their quality of life with fainting and breathing difficulty. Current prediction methods are not measurable in many patients, and diagnosing PH is invasive.

My PhD project will carry out a long-term prospective study on 100+ PAH patients, creating cardiac digital twins that are updated when new sensor data are available. It is hypothesised that integrating physiological models of sleep and exercise into cardiac digital twins will significantly improve the prediction accuracy of disease progression and treatment outcomes in patients compared to models without sleep and exercise. These simulations will enable more precise forecasting targeted to an individual rather than a patient population. This will allow definitive and continuous bidirectional data exchange between the real heart and digital twin to truly inform disease progression.